Digital Ceramics

Digital Ceramics allows users to create and order beautiful custom ceramic pieces through playful and engaging

interactions, entirely in your web browser.

Using online visual editors that utilise unconventional inputs, such as sound recordings, location data or social

media feeds, users can produce unique three dimensional models. These models are then produced as moulds

and cast using traditional methods, creating bespoke ceramics formed from intriguing digital experiences.